Understanding Early Neolithic mortuary variation in southern Britain through integrated contextual, osteological and histological micro-CT

Understanding Early Neolithic mortuary variation in southern Britain through integrated contextual, osteological and histological micro-CT analysis of human bone

Many interpretations have been offered to understand the social and cultural motivations for the complexity and variation demonstrated by Early Neolithic mortuary assemblages but without detailed contextual and taphonomic evidence these are mostly conjectural. This project will utilise an inter-disciplinary team from the Universities of Birmingham and Leicester to generate a new understanding of primary mortuary processes applied to human remains during the Early Neolithic period (c. 3800-3400 BC) in southern Britain. An innovative integrated approach of contextual (depositional, mortuary environments), taphonomic, osteological, and histological (using non-destructive micro-CT scanning) analyses will be applied to a broad sample of human bone from a variety of contexts encompassing a scale which has not been previously attempted in European Neolithic archaeology. This study will use bone samples from diverse site categories located in the Wessex, Cotswold and Upper Thames regions which demonstrate an exceptionally rich evidence base at a European scale and provide a basis for developing new approaches to the interpretation of mortuary evidence in western and northern Europe during the5th and 4th millennia BC. The combination of tight geographical and chronological focus and ambitious scale and methodological approach will facilitate a more intensive and nuanced analysis of diverse mortuary practices and depositional setting than has been demonstrated in most previous studies.

This research will address key questions concerning the character, duration, and sequence of body treatments applied to Early Neolithic bodies as well as possible social and cultural motivations for these treatments. In Britain and North-West Europe, human remains are found in monumental and non-monumental contexts including chambered tombs, earthen long barrows, causewayed enclosures, and pit features/graves. In many instances, human remains are recovered in a disarticulated, fragmented, and comingled (elements of several individuals together) state which represent the final stage in multi-phase mortuary treatments - the sequence and social motivations of which are not currently well understood. The use of histological analysis using micro-CT scanning will deliver high-resolution, non-destructive, images of bone micro-structures which can provide new evidence-based indications for primary mortuary processes and bone environments including possible preservation methods, curation, primary inhumation and exposure/excarnation, offering a new understanding of both the character and sequence of different decomposition and bio erosion processes in relation to body treatment and mortuary deposition environments. Understanding these processes can give important new insights to answer questions concerning Early Neolithic social structures, identity, and memory which are central to current debates on a European scale.

The project aims are as follows:

1. Understand and reconstruct a variety of body treatments and body treatment phases applied to Early Neolithic bodies after death;

2. Determine the differential effects of mortuary practices, depositional environments, and taphonomy on human bodies/body parts/bones at each stage of body treatment;

3. Identify and interpret variation in mortuary practices and processes in relation to person categories, final depositional contexts, and change over time;

4. Develop a more holistic socio-cultural model for understanding the dead and their roles in Early Neolithic social life.